Development of the next generation of silent aerospace propulsion configurations

The project aims to investigate the aerodynamics and aeroacoustics in the next generation of distributed propulsion configurations, e.g. distributed propellers along the wing. The candidate will develop novel algorithms and perform large-scale simulations on the state-of-the-art high performance computing facilities.